Uncertainty Quantification in Deep Learning for Reliable Decision-Making

Deep learning has transformed many industries, including healthcare, autonomous driving, finance, and information retrieval. Despite their success, deep learning models have not yet been applied to a wide range of applications due to a key issue, these black-box models struggle to accurately quantify uncertainty, often leading to overconfident wrong predictions.

This is especially problematic in areas where reliable decision-making under uncertainty is crucial, such as healthcare, where someone's life might be in jeopardy. The goal of my research is to develop probabilistic models that can be integrated with deep learning systems to improve uncertainty quantification and ensure more reliable outcomes. By making these models more trustworthy, our research has the potential to make them more widely applicable to day-to-day life, thereby improving our quality of life.

To address these challenges, our research will focus on enhancing how deep learning models handle uncertainty using Bayesian probabilistic techniques. The key goals of this project are:
1. Develop scalable probabilistic deep learning models. Design models that can efficiently quantify uncertainty in large datasets and complex neural networks.
2. Enhance decision-making under uncertainty. Use these uncertainty estimates to improve decision-making, particularly in high-stakes areas like medicine, where wrong predictions can have serious consequences.
3. Reduce overconfidence in predictions. Create systems that accurately express uncertainty, allowing users when not to trust the predictions.
This research aligns with the EPSRC's focus in several areas:
1. Artificial Intelligence (AI), by enhancing models' uncertainty quantification capabilities, this research aims to improve the trustworthiness of AI in critical applications.
2. Healthcare Technologies. Improved uncertainty in AI models will enhance decision-making in medical diagnosis and treatment, reducing risks associated with overly cofidnent wrong predictions.
3. Engineering and Physical Sciences Development by developing scalable probabilistic models we aim to advance AI engineering. This research could result in novel computational techniques to improve neural networks' performance and reliability in real-world applications.